Research Fellow for Innovation in Vitreous Enamel Surfaces in Jewellery

The focus of the fellowship will be an investigation into the use of innovative and experimental enamelling techniques in the production of contemporary jewellery. Methods and approaches more usually associated with large-scale and panel enamelling and industrial processes will be adapted for use in wearable pieces. This investigation will be supported by the development of a range of techniques that allow for the creation of three-dimensional forms that can be successfully enamelled, therefore removing some of the practical and physical constraints that often restrict the potential of the material to be used in an innovative way. \n\nThere is huge potential for innovation within the field of enamelled jewellery in relation to the issues of wearability, functionality, scale and three-dimensional form. This project aims to address the technical and practical constraints involved in the application and firing of enamel and the problems associated with creating three-dimensional enamel work. This will be undertaken through a survey of contemporary enamel practice. An investigation of three-dimensional structures as a base for enamel using such processes as electroforming, laser welding, 3 dimensional printing and rapid prototyping, and a series of seminars with jewellery and enamel practioners. It will also add a series of tests to the dictionary of enamel surfaces being established by the Enamel Research Area at UWE, provide a paper for an international conference, the creation of a body of work for exhibition, and symposium.